The AHRC Research Centre for Studies in Intellectual Property and Technology Law

The AHRC Centres for Studies in Intellectual Property and Technology Law explores the relationship between law and new technologies, including policy and practical developments, in science, medicine, culture and innovation. It is a major research hub directing international research networks and young scholars in identifying the appropriate balance to be struck between protection and regulation, freedom and privacy, the market and intervention to promote policy objectives such as education and research. In addition to its dynamic and cross-cutting research programme, the Centre fully exploits its technical and legal expertise in the delivery of its teaching and public engagement agenda